Integrated 'on-chip' optical coherence tomography (OCT) system for point of care imaging diagnostics

The research context:
Nepal is classified as one of the lowest income countries on the Development Assistance Committee (DAC) list and the general health of the population is considered to be poor by most measures, even in comparison with the rest of Asia. Access to healthcare is severely restricted, particularly in rural regions, which is undoubtedly a limiting factor to progress, generally. We have identified a specific unmet clinical need within Nepal that is fully aligned with this call for proposals; aided as it could be by the provision of affordable, point-of-care imaging diagnostics. There is an unusually high prevalence (up to 43%) of the population in Nepal suffering from chronic obstructive pulmonary disease (COPD) and this has been the number one cause of death (>9%) there in recent years. This is thought to arise principally as a result of poor indoor air quality, with the condition being even more acute in difficult to reach, both geographically and economically, rural regions. It is particularly high amongst women, which may be largely attributable to the deeply embedded culture of indoor cooking and heating with biomass fuels

Aims and objectives:
Our aim is to develop a low cost miniaturized, integrated chip-based optical coherence tomography (OCT) based diagnostic tool which will provide a transformative change to the level of sophistication that access to such clinical imaging technology can bring to bear on COPD diagnosis and therapy. The key advance will stem from transitioning the fibre based interferometer at the heart of commercial OCT systems onto the silicon photonics chip, which will enable system complexity and cost reductions through manufacturing scalability. Silicon photonics is aptly suited to this because it is transparent at the target operating wavelength (1300nm) of most OCT systems and the required interferometer components have now all been demonstrated in isolation. Manufacturing of these sub-micron optical devices can be massively scaled at lower cost and to extremely high tolerances using the global passive fabrication infrastructure that has been built up around the telecommunications industry. In addition, many of these components have now also been realised in the silicon nitride (SiN) platform, extending capabilities down towards the visible range, which is particularly relevant to certain biomedical imaging regimes. We will develop SiN based interferometers in parallel with the silicon devices through wavelength scaled common optical circuit designs as proof of concept. Finally, we will take the ambitious step of developing a complete, fibre-less chip based solution by hybrid integration of miniature optical sources with the silicon/SiN based interferometers.

Potential applications and benefits:
The vision of a low complexity, low cost, miniature OCT system incorporated within existing bronchoscopy or catheter based medical devices that could be used along with commercially available data acquisition hardware and analytical software on a mobile platform is within reach. Such a system can provide the necessary access to a sophisticated imaging diagnostic tool that could displace basic spirometry and even fibre based bronchoscopy as the gold standard for early diagnosis of COPD. Its greatest benefit will be felt, initially, within remote regions of our partner LMIC country, Nepal where a high prevalence of the disease is exemplified and where access to such facilities is limited by both geography and economy. Improvements in resolution and speed for tissue imaging can also be expected to help improve our understanding of COPD progression in a fundamental way. For example the development and widespread adoption of the proposed OCT technology would generate population specific datasets of high quality for use by researchers and clinicians.

Potential impact
COPD is the number one cause of death in Nepal and access to affordable point of care imaging is severely limited.

The development of an affordable point of care diagnostic imaging tool for the early detection of the disease is of critical importance.

In LMIC countries, the development and uptake of such technologies can be impeded by a variety of cultural and practical issues. In this project we are directly engaging with the leading researchers within the partner LMIC Nepal to overcome these.

The approach we are taking is based on the use of established technology platforms in order to reduce cost of access.

The research to be delivered is however scientifically challenging and will also therefore be of impact in the wider academic and industrial communities.

This project will provide a unique contribution to delivering the significant healthcare outcomes we describe within our case documents.